Artificial Intelligence (AI) in commercialising hidden Intellectual property in healthcare and pharmaceutical businesses.

Using Artificial Intelligence in commercialising hidden Intellectual property in healthcare and pharmaceutical businesses.